The Psychology of Debt Advice

Debt is commonplace in our society and, as long as one can service one's debts, it can be a very useful way to attend University, buy a car or own a home. However, debt becomes problematic when one can no longer service one's debts. For people in this situation, there are a variety of formal and informal solutions available. In my PhD, I studied formal debt advice given to people with problem debts by debt advisors working for a company called Aperture IVA. The company negotiates Individual Voluntary Arrangements (IVAs) with creditors on behalf of its clients. An IVA typically lasts for five years and allows the debtor to discharge her debts by making monthly payments which are shared out amongst her creditors. IVAs allow homeowners to keep their home and typically result in the debtor discharging their debt by paying off just a fraction of what they owe.
In my PhD I was particularly interested in the initial advice interview offered to potential clients at Aperture. Analysis of recordings of debt advice conversations suggested that the stigma associated with being in debt means that managing these conversations requires a great deal of skill on the part of the advisor. Moreover, a great many potential clients eligible for an IVA do not end up with one, often because they do not adhere to the advice they initially received. Once in an IVA many clients fail to adhere to the terms of their IVA and so fail to discharge their debts. Finally, being in an IVA is difficult but those who do stay the course are often unprepared for their post-IVA financial future.
The aim of my fellowship is to disseminate what I have already discovered about initial debt advice via conference presentations and publications but also to collect pilot data so that I can apply for funding for two separate projects. These projects will be designed to identify interventions which will help people (a) adhere to the initial advice they receive and thus end up with an IVA, (b) adhere to the terms of their IVA and thus end up discharging their debts, and (c) prepare for a financial future after the IVA.
The first grant application will propose interventions which manipulate aspects of the interaction with the advisor, to see if this makes clients more likely to enter into an IVA. One of the most striking results in my PhD was that after the initial debt advice appointment, advisees who felt more highly accountable to their advisor were significantly more likely to successfully apply for an IVA than were participants who did not feel so accountable to the advisor. To motivate the first grant application I will collect pilot data from a small randomised control trial where I will test whether scheduling an additional meeting with the advisor after the IVA application was due to be submitted makes advisees more likely to submit their paperwork as advised. If accountability to the advisor is important in promoting advice adherence, this may be one effective means of helping advisees to comply with advice.
The second grant application will propose interventions designed to help people adhere to the terms of their IVA and to prepare for their post-IVA future. One likely possibility is that people in an IVA think less about the future than the general population. Interventions that encourage them to think vividly about the future and to consider themselves in the future may lead to them being more future focussed and thus more likely to complete their IVA. Moreover, specific advice about post-IVA actions in order to rebuild their credit score, for example, may help them after the IVA has been completed. To motivate such an approach, the second pilot study will examine whether people in an IVA think differently about the future than the general population.